My House

My House is essentially a simulation game, using game graphics but played using real world data from smart

meters and configured to help the user reduce their energy use. During the course of play users will create a

3D version of their house in a web browser and compete with other players to make it more energy efficient.

Legendary Games will lead the project supported by the University of Nottingham and the Centre for

Sustainable Energy. This project is a natural extension of two separate pieces of government funded research:

Project Aria, a TSB funded feasibility study that proved that gamification of energy data could change user’s

behaviour and CharIoT, an EPSRC funded project to use sensors to reduce the effects of fuel poverty. The

concept is highly innovative. There have been games that inform you about how to save energy and there are

gadgets that show usage but nobody has yet produced a commercial product that combines the two. The

application will be built on a cutting edge, HTML5 framework allowing users to access it from any web browser

equipped device.